Distributed BVLOS Aviation System (DBAS)

This project aims to develop and validate the first aviation system capable of enabling commercial 'beyond visual line of sight' (BVLOS) drone services at scale alongside manned aviation, including complex missions in congested (e.g. urban and industrial environments). It will also enable drone service providers to benefit from economies of scale for the first time.

The project will build a strong foundation from which we can safely extend later to address higher value use-cases such as aerial logistics and urban air mobility.